Open Data Analytics Tools for the Third Sector

**Open Data Analytics For The Third Sector:** _providing a 360 degree perspective for non-profits._

Our vision is to build a new Data Analytics service that enables Third Sector Organisations to aggregate their Client Relationship Management database with publicly available Open Data. Open Data can provide a wider, more independent evidence base for decision making and provide unique insights. For organisations seeking to expand their membership or increase donations, our service could supercharge campaigns and missions. For organisations supporting communities, Open Data Analytics could enable them to ensure their resources are deployed where they are needed most.

Up until now, complex analytics dashboards have only been accessible to high profit corporate organisations. Our analytics service will unlock access to powerful data products for the Third Sector.